University of Hertfordshire and Ziath Limited - P1

To develop and embed a capability in machine learning, image processing and System-on-Chip which will be used to develop the core technology of their next generation sample scanning devices.